EPIHERD - Helping UK Farmers unlock new gains in productivity, health and sustainability in Dairy Herds using epigenomics and AI

Antler Bio will develop a Precision Herd Screening Tool; an AI-platform enabling farmers to capture/identify specific epigenomic factors that influence phenotypic-response in their herds.